Sigma SSPW - Single Skin Party Wall System

The Sigma SSPW R&D project will develop the UK's first patented single skin timber frame party wall build

system. This project will undertake industrial research to overcome several innovation challenges. This unique

product significantly improves the whole life performance of timber frame buildings, by reducing heat loss,

building in fire and acoustic performance, future-proofing against adaptions and guaranteeing "as-built" and

"in-use" whole life building performance, compared to conventional party walls. The product will commercially

impact on 35,000 homes per year, as well as many non-domestic buildings. The innovation challenges include,

the product design, detailing and technical validation, the commercialisation of the technology, the

development of a high volume, low cost, advanced CAD/CAM manufacturing system, and the development of a

innovative site handling and installation process. The products whole life performance will be verified, through

as-built and in-use testing of 20 homes, over 12 months.